eStreet DRC pilot COVID resilience support

The eStreet pilot is a microgrid-powered business park serving the off-grid city of Mbandaka, DRC. eStreet provides cost-effective, high reliability "microgrid-as-a-service" offering, where industrial and commercial businesses have access to a fully-serviced business facility with:

* Access to renewable power
* High-quality uninterrupted power supply during operating hours (24/7 supply also available)
* Filtered potable water
* Modern sanitation
* 24/7 site security and maintenance
* Maximum fuel and cost savings
* Limited environmental impact

The eStreet is an integrated business service offering that uses the on-site solar-battery microgrid to provide critical business services to eStreet clients. The eStreet microgrid is based on solar photovoltaic power generation and includes lithium-ion battery storage as well as the use of ice and cold rooms as thermal storage.

As an autonomous system offering a fully integrated service, the eStreet aggregates demand to achieve scale, minimise costs, and support a permanent operating team which will make the eStreet financially sustainable and deliver significant development benefits to the community.

eStreet enables businesses, public services and NGOs to operate in under-served communities, fostering impactful development in trade, small industry, education and health services.